Loss of BMPR-II promotes oxidative stress and inflammation in pulmonary arterial hypertension

Pulmonary arterial hypertension is a devastating condition, typically affecting young women, which leads to death within three years of diagnosis without treatment. New treatments have improved symptoms but the overall outlook remains poor. The cause of this disease remained a mystery until the identification of genetic mutations in a receptor known as bone morphogenetic protein type II receptor, or BMPR-II. The identification of these mutations has provided the first real insight into the underlying cause of this condition. In Professor Morrell‘s laboratory we are trying to establish the connection between a mutation in BMPR-II and the narrowing of blood vessels in the lung, which characterise pulmonary arterial hypertension. A potentially important observation is that reduced function of the BMPR-II receptor makes cells more susceptible to inflammation. Since inflammation in blood vessels is known to contribute to pulmonary hypertension, this research may provide a novel link between the genetic defect and the progression of disease. If we can understand the mechanism by which BMPR-II mutation causes inflammation we may be able to block this process. It would then be possible to develop new treatments for this condition using, for example, anti-inflammatory approaches that are already under development for other diseases.

Technical abstract
Pulmonary arterial hypertension (PAH) is a devastating condition which affects predominantly young women. Death typically ensues from right heart failure within 3 years without modern treatments. Available treatments improve symptoms of breathlessness but survival remains poor. The identification of heterozygous germline mutations in the gene encoding the bone morphogenetic protein type II receptor (BMPR-II) in familial pulmonary arterial hypertension (PAH) was a major advance in our understanding of this condition. Our laboratory and others have demonstrated that a reduction in BMP receptor signalling is a feature common to many forms of PAH, even in the absence of identifiable mutations in the BMPR2 gene. Thus the level of expression of BMPR-II appears central to PAH pathogenesis. Pro-inflammatory pathways have recently been implicated in the pathogenesis of PAH. My own studies have demonstrated that patients with familial and idiopathic PAH have increased circulating levels of cytokines. In preliminary studies we have shown that pulmonary artery smooth muscle cells (PASMCs) deficient in BMPR-II exhibit increased basal and transforming growth factor- stimulated cytokine expression, particularly interleukin-6 (IL-6) and IL-8. Based on compelling preliminary findings our hypothesis is that a loss of BMPR-II function impairs antioxidant pathways in PASMCs leading to activation of NF-kB and release of cytokines which contribute to the process of pulmonary vascular remodelling. The main aims of this study are to: (i) confirm that a loss of BMPR-II is associated with an increase in the activation of nuclear factor kappa- (NF-kB) signalling and the expression of pro-inflammatory cytokines in pulmonary artery smooth muscle cells (PASMCs); (ii) determine the role of autocrine release of cytokines on PASMC proliferation and migration; (iii) determine whether PASMCs lacking BMPR-II are deficient in their handling of reactive oxygen species and (iv) determine whether the mechanism for these effects involves an interaction between BMPR-II and antioxidant enzymes. These studies will use human and mouse PASMCs, including cells derived from patients with defined mutations in BMPR-II and controls. The approach will include in vivo studies in heterozygous knock-out mice deficient in BMPR-II and knock-in mice harbouring a known human mutation (R899X). This research will provide a novel link between the major genetic susceptibility to PAH and the role of inflammation in driving the vascular remodelling that characterises this condition. Since the lungs are uniquely susceptible to oxidative injury these studies may elucidate the lung specific nature of PAH as well as providing new opportunities for therapeutic intervention.